Momentum Analysis at LHCb

Analysis will be performed in conjunction with the LHCb group at Liverpool using data from the second run of the experiment at CERN. Initially, code will be written using Python to construct a momentum calibration for Z bosons created in collisions. This is important as the calibrations performed in ROOT are for particles at much lower momentum so a second calibration is required to ensure measurements are accurate for heavier particles. It is hoped that it will later be possible to combine the two calibrations to eliminate the need to correct data after it has been received by an institution. Work on the Z particle momentum scale will then lead into Electro-weak analysis, for example performing investigations relating to WW production.